SkyBoom UAV charging solution

SkyBoom is an innovative and industry disrupting system which will empower drone service providers with the ability to indefinitely extend the range of any drone platform.

Current limitations on battery technologies pose a serious hurdle for the implementation and feasibility of drone platforms as end-to-end delivery providers. Battery capacity limitations have led to the development of a myriad of drone architectures tailored to specific applications due to a restrictive performance envelope. There is therefore a clear demand to develop a simple, homogenous solution for range extension, which will remove battery capacity as a constraint and provide drone manufacturers with the freedom to focus their design development around requirements such as safety, parcel specifications and expedience of deliveries.

SkyBoom consists of two fundamental systems, a highly extendable, self supporting boom which may be used independently or in conjunction with a compact shelter pod. A charging module is attached to the drone platform and allows for drone agnostic interfacing with the charging station.

A network SkyBoom charging stations placed along developed drone flight paths will allow drone couriers to move beyond last mile delivery and instead operate as a complete end-to-end solution. In addition, the strategic placement of such stations within a built up area will allow a single drone port, with a non standardised fleet from numerous drone providers, to service an area of any size or shape.